Integrating breeding for IPM into the deployment landscape for wheat, potatoes and grain legumes

IPMorama will improve the state of the art in variety-centric Integrated Pest Management (IPM) for important diseases in the wheat (rust pathogens), potatoes (blight) and the grain legumes soybean, pea (broomrape) and white lupin (anthracnose). IPMorama seeks to develop the infrastructure for a whole “practice ecosystem”, whereby the more efficient development of IPM-centric varieties is enabled, while at the same time developing tools and resources to efficiently exploit these in variety-centric IPM. The core innovation of IPMorama is to integrate knowledge of host resistance with the pathogen virulence landscape over space and time, to produce IPM tools (eg crowd source apps, vulnerability maps) and strategies, which will be validated at various scales and in conjunction with different agroecological practices. IPMorama will achieve these goals by enacting the following five components: 1] Understanding the genetic composition of varietal resistance in target crop/pest systems, and development of tools and resources to allow breeders to target the assembly of resistance components. 2] Understanding and mapping the landscape level distribution of the target pathogens/pests, especially in terms of their virulence against the available set of resistance and tolerance genes in varieties and breeding lines. 3] Developing specific integrated pest management practices for the optimal exploitation of pest and pathogen resistance in varieties on the basis of the first two components. 4] Developing the knowledge infrastructure for competent use of variety-centric IPM by actors across the variety-related value chain. 5] Understanding opportunities and barriers for scale-up of variety-centric IPM solutions.